Cultivated - Asaii Original Meal Concept

Cultivated is a start up with the mission to develop and commercialize original ready-to-eat meals utilising under-developed and undiscovered fruits and cereals from all over the world. Our idea is the reason for the business’ existence and we are looking for TSB to help us get expert advice from qualified microbiologists, nutritionists and process engineers.